Chromospheric Flare Energy Transport at Very High Time Resolution

Solar flares are fast, unpredictable and intense episodes of magnetically-driven energy release in the solar atmosphere. Most of the energy released goes into heating and ionisation of the solar chromosphere, resulting in intense bursts of radiation that are observed and used to deduce the state of the chromosphere. However, despite decades of study many aspects of energy release and transport remain unclear, partly because the relevant processes are very fast. This proposal uses new, very high time-resolution ultraviolet spectroscopic data from NASA's IRIS spacecraft to characterise the evolution of the chromosphere on timescales of seconds. This is fast enough to offer the possibility of using timing to discriminate directly between competing models - electron beams, waves or thermal conduction - for how energy is transport through the chromosphere, and also resolves a basic timescale of flare energy input inferred from hard X-rays. We will focus on using several spectroscopic diagnostics that respond promptly to energy input to track the evolution of the chromosphere at different locations. In addition to distinguishing between different models, we can also compare the time evolution in detail with predictions of numerical simulations for the electron-beam model. The new IRIS data have a cadence of a second or less, which is an order of magnitude improvement on previous flare observations, capture important timescales, and are complemented by high resolution X-ray observations from the Solar Orbiter STIX telescope and a database of flare radiation hydrodynamics models. This powerful combined dataset offers our best chance yet of understanding the chromospheric, and by extension also coronal, transport of energy in a flare.